Catalysis in Flow: Investigating Catalyst Deactivation and Leaching

Catalyst leaching from a solid support is very important issue that needs to be address before any catalytic process can be commercialised.

In a previously submitted proposal, we have described a tandem flow reactor system to examine and quantify catalyst leaching in situ under continuous flow conditions. In this specific project will be aim to measure and quantify both catalyst leaching and deactivation, in an attempt to understand this important catalytic phenomenon. The work will involve continuous monitoring of catalyst performance over time (or two different time scales). Fundamental changes in the catalyst structure can be interrogated by Operando spectroscopy. This project will allow catalyst deactivation and leaching to be observed in situ under working conditions, to afford fundamental insights as well as process parameters that are important for scale-up of catalysis under continuous flow.

Strategic Themes: Manufacturing the Future.
Research Areas: Analytical Science, Physical Sciences, Catalysis